Enhancement of the COVID-19 Open Study Register (previously app 84388)

It is vital that evidence is used to inform health decision making. At present, thousands of articles are published in a variety of locations on COVID-19 every week and it is impossible for decision makers to keep up. We are seeking support to further develop a one-stop- shop for primary research studies on COVID-19, a living, open and continuously updated register of studies. The 'Cochrane COVID-19 Study Register' (https://www.covid-19.cochrane.org), will provide decision makers with a comprehensive, current, reliable resource of available data. We aim to to deploy crowd and machine (AI) capabilities that will help identify, link, describe and appraise studies in near real time, significantly aiding discovery and increasing value and use for researchers and policy and decision makers. Our project will result in a repository of curated, complete and structured health data that will help to formulate the response to the COVID-19 pandemic and any future crisis in health.

About Cochrane:

Cochrane (https://www.cochrane.org), a UK business and charity, is made of an independent network of researchers, professionals, patients, carers and people interested in health. We strive for improved health, where decisions about care are informed by high-quality, relevant and up-to-date synthesized research evidence. Our work is internationally recognized as a benchmark for high-quality information about the effectiveness of health. As more and more data is produced, people are able to gain access an overload of information but have little way of knowing what is accurate and unbiased, that is why our mission to provide accessible, credible, information to support decision making has never been more vital.